Towards General Explanation Generation

My research aims to develop a formal definition of explanation in terms of multi-agent communication, and use this definition to build AI systems that are verifiably trying to explain their behaviour to a human. This is a different use of the term explanation than in other work such as investigating the explainability of AI systems. Such approaches are interesting in finding AI designs that are inherently interpretable to humans, rather than asking what it would mean for the explanation of the system to be generated automatically for a particular audience, who are called the explainee. The focus on the explainee is crucial to my research: consider the difference between explaining some complex matter to a child versus an educated adult. Presumably, the level-of-detail that an adult could appreciate would be beyond that of the child, and therefore the explainer should change their behaviour appropriately.

This is never more pertinent than when producing explanations for the actions of AI systems. For an expert in the field, an explanation can be a diagnostic tool that involves a wealth of technical detail. However, for a layperson who has been affected by the decision the technical details are not important. Rather, the explainee would probably only like to know about the information relevant to themselves. Take for example, an automated system for deciding if a bank customer should receive a credit loan. The customer likely has an emotional stake in the outcome of the decision; if they are to be rejected they would likely be upset. When they inquire as to why they did not get the loan, it would be insensitive, and unhelpful, to reply with technical jargon regarding the systems operation.

The key objectives of my work are to (1) devise useful measures of explanatory effectiveness, (2) build and analyse systems that optimise for these measures, and (3) formally and empirically apply my framework to areas in AI safety, such as the value alignment problem and algorithmic fairness. To achieve these objectives I am reading the relevant literature in AI, philosophy and social/cognitive sciences. I am formulating my problem mathematically, and I am devising toy problems that I can use as a testbed for my ideas.

This PhD is relevant to the following EPSRC research areas: artificial intelligence technologies, human computer interaction, and ICT networks and distributed systems.